Wagnerian Wounds: Trauma and Wagner's post-1849 Works

One of the many ways in which Richard Wagner is unique among composers is the prominent position that
his personality and works have in the history of psychology. However, psychological studies of Wagner tend
to struggle to engage with his music, either because of psychologists' lack of specialized musical knowledge
or because an analysis of Wagner's music tends not to support their conclusions. The proposed research will
aim to provide a fresh approach to understanding the psychology of Wagner and his works by using
biographical and psychological studies of Wagner in order to form the contextual basis for an analysis of
Wagner's operas that seeks to demonstrate that they manifest the effects of his traumatic experience of the
May Uprising of 1849.
Research background and questions.